Copper(II)-Catalyzed Atom and Step Economical Late Stage Functionalisation of Bioactive Compounds

Synthetic chemists have always been fascinated with creating molecular complexity from readily
available starting materials.The typical cost of developing a drug is over 2 billion USD,and the time
required to reach the market is approximately 14 years. With a very high attrition rate, faster, more
economical processes for creating these entities are welcome. Selective processes that lead to the
correct shape of the drug ensure that it fits correctly in its 3D-biological chiral protein target. Moreover,
drugs need to be made on a large scale.We have recently described a series of metal catalysed
multicomponent reactions that are "atom economical", using all atoms to create complicated
architectures with 3D shapes, to complement the complexity of protein targets.Moreover, the catalytic
nature ensures that energy use, waste production, solvent use are minimal, so have the potential for
largescale production. Also, the catalysts are very easy to make and are stable in air, making them
readily available and scalable, and the fact that we can monitor and optimise new reactions without
requiring expensive inert gases. We aim to demonstrate that these catalytic reactions have real-world
applications as in the design of PROTAC (proteolysis targeting chimeras) molecules for targeted protein
degradation, an area of intense current academic and commercial interest. PROTACs induce the
ubiquitination machinery to tag a protein for recycling by the proteasome. Structurally guided drug design
and biological assays can form a feedback loop to our synthetic chemistry where we can optimise the
PROTACs to improve their selectivity and properties, such as solubility, permeability,and stability.These
findings will profoundly influence the design and optimisation of PROTACs andlinker chemistry in
general, and the combination of academic groups with leading UK industrial partners will enable us to
attain our goals.